Not Just Another App – Human centred design for impact-based forecasts in East Africa

Context: Climate change is increasing the frequency and severity of extreme weather events—primarily droughts and floods—which are dominant stressors in agro-ecosystems of East African drylands. These extreme events are driving increases in acute and chronic food and nutrition insecurity. Such shocks are key drivers of livestock mortality, acute malnutrition, and chronic poverty among pastoralist communities in the region. The Challenge the project addresses: While several different early warning systems provide forecasts for the drylands of East Africa, the use of these services is limited among pastoralists (<3% regularly use the services) but the potential value is high. Increasing evidence indicates a mismatch between the communication needs of pastoralists and modes and content of existing early warning systems as a chief barrier to greater use. Currently, organizations, such as the National Drought Management Authority (Kenya), produce forecast bulletins with lead times, frequency, resolution, language, and content all geared towards the needs of government and non-government decision makers. Thus, few pastoralists can understand the language used in those bulletins, it is also not clear that the information provided in the bulletins is actionable by pastoralists. This is because most early warning systems are developed through top-down approaches that overlook the traditional knowledge of local actors which weakens the cultural relevance and perceived accuracy of scientific forecasts.

Aim: Following the agricultural innovation systems (AIS) concept this project will bridge the gap between the needs of pastoralists and the communication of formal early warning systems by addressing the following objectives:

bring together an interdisciplinary group of stakeholders, scientists and pastoralists to co-develop knowledge through a weather information service from the bottom-up.
use social network analysis to understand information flows between pastoralists, allowing for heterogeneity in needs across individuals and communities as a foundation for the co-design process, and;
adapt and blend information from existing early warning systems to meet those needs using human-centred design for the sharing of information.

Potential benefits: The project pushes innovation in several domains including, (1) bridging the gap between information conveyed using technical conventions and traditional modes of diffusion among indigenous people, (2) researching and leveraging existing communication networks and information flows, and (3) developing low-cost strategies to receive feedback from stakeholder communities which can be used in improving the value and contextualisation of weather information.

The project applies human-centred design to ensure innovation is rooted in local needs and realities. We will cycle through stages of discovery, co-creation, testing, refinement, and deployment. A potential application of the work is to show that co-production methods can ensure the needs of pastoralists remain at the centre of climate-services which in turn will improve the usability of existing weather services so that pastoralists can better prepare for coming drought and flood. This leads to a?further benefit in improving pastoralist resilience and reducing acute malnutrition caused by weather shocks. This final application of the research will be to develop a framework for others working to provide information services to pastoral populations.